Perpetual V2G

The amount of carbon being used within the retail / distribution industry to provide power to commercial locations is rising in proportion to the increase in size of the company in question. More and more stores / locations need more and more distribution locations, which use a significant amount of electricity to keep them operational. I believe there is an opportunity to reduce not only the amount of electricity consumed, but also to reduce carbon usage by a significant amount. Perpetual V2G Systems will offer a solution that can contribute to the electricity usage within a series of locations. Whilst reducing the electricity consumption, it will in turn reduce the amount of carbon needed to create the energy used. The system involves installation of large batteries in the rear load carrying section of distribution vehicles. As the vehicles travel from location to location, the batteries are charged. Once the HGV arrives at location, the battery is offloaded with the rest of the stock, and is plugged into the dedicated grid tie system, which then reduces the amount of electricity pulled from the grid. With large scale fleets in use, a huge amount of electric / carbon can be offset.For the realisation of Perpetual V2G Systems, I have brought together existing technology in the form of large output battery cells, off grid supply systems, and existing automotive high output alternators. The cells will be charged as the distribution vehicles travel to each location. Once charged, the cells will then be linked into the grid, and assist with the reduction of grid electricity consumption. Current systems of installing small wind generators and PV panels on the roofs of the commercial premises are contributing a small amount of energy reduction and are expensive to install. These systems do not run 24hrs a day, i.e. if wind speed is low, the generator will not output any electricity. Perpetual V2G will be available for utilisation 24hrs a day, regardless of uncontrollable factors such as weather conditions. The output level in electricity from Perpetual V2G is significantly higher than that of existing systems Perpetual V2G Systems currently hold Patent Pending status in the UK. . Patent Pending No - GB1308463.7.